Queen's University Belfast and Sensumco

To build artificial intelligence models of felt emotion (Emotion AI) by combining evidence from human body, face and vocal sources. The AI models inform us about motivations and behaviours with uses in many industries e.g. health and wellbeing, sports performance, entertainment, and market research.